The financial costs of unpaid care in geographical context

Working in partnership with the Office for National Statistics (ONS), this studentship offers an outstanding opportunity to apply cutting-edge methods linking census data with employment and benefits records. You will study the impact of providing unpaid care on carers' employment, pensions and incomes, how these vary by protected characteristics and by level of educational qualification, and other aspects of carers' material and financial wellbeing. You will also explore care inequalities in relation to indicators of deprivation at geographical and local authority levels. Linked to CIRCLE (University of Sheffield), the UK's leading research centre on social care, you will benefit from a multidisciplinary supervision team. The project will link data from sources such as: Census (2001, 2011 and 2021), DWP statistics (on health, disability and care); and other primary data sources. The aim of the studentship is to use the best available social statistics and latest data analytics techniques to explore how the material and financial wellbeing of a person providing unpaid care is affected by the local context in which they live (local socio-economic conditions; household and labour market circumstances; access to publicly funded support when providing and / or receiving care).